Proof of concept study of combined allergen immunotherapy and antibiotics for the treatment of chronic atopic dermatitis

Atopic dermatitis (eczema) affects up to 20% of the UK population and is strongly associated with asthma and hayfever. We have shown that a common skin infection, Staphylococcus aureus, can dramatically alter how the body reacts to harmless environmental proteins or allergens. Therefore individuals are more likely to react to an allergen, such as house dust mite, if they encounter it at the same time as staphylococcal infection. Our findings potentially provide a new mechanism for atopic dermatitis and also for atopic and other allergic diseases, including asthma, hayfever and peanut allergy. We will investigate whether by combining anti-bacterial treatment with allergen desensitisation it is possible to improve symptoms in adult individuals with severe atopic dermatitis. We will also take blood samples from study subjects to examine changes in the immune response during treatment. This will give us important insights into how the disease occurs and how we can improve on our results in future clinical trials.
We will present our findings at scientific meetings and through publications, but will also liaise with the public and press whenever appropriate. Dr Graham Ogg has been involved in the presentation of science to the public, for example at the Royal Society Summer Science Exhibition and through the national Public Understanding of Science events and promotes the importance of public engagement in science.

Technical abstract
We have recently shown that staphylococcal enterotoxin B acts as an adjuvant for allergen-specific Th2 responses in individuals with atopic skin disease. These data provide a novel pathogenesis for atopic disease and link together diverse existing genetic, epidemiological and clinical observations. We aim to translate the findings by testing the hypothesis that combined reduction of S. aureus adjuvant effect and allergen immunotherapy provides clinical benefit for individuals with severe chronic atopic dermatitis. We will undertake a proof of concept clinical evaluation of whether prolonged antibiotic/antiseptic use and allergen immunotherapy improves subjective and objective disease severity scores in adults with severe atopic dermatitis. Furthermore by monitoring changes in allergen-specific humoral and cellular immune responses during successful treatment, we will identify correlates of disease and methods to monitor novel therapeutic strategies. We will use cytokine detection, proliferation and HLA-peptide tetrameric complexes to identify and characterise antigen-specific T cells. The clinical data would translate back to the bench for the design of novel approaches to reduce bacterial adjuvancy, or allergen-specific immune responses and would be used to inform the design of large scale clinical trials to assess differential approaches to the reduction in bacterial load or novel approaches to immunotherapy. Compliant with the Experimental Medicine 2 remit, the proposed interventions are based on existing strategies that have not been studied together in the setting of chronic atopic dermatitis, we would therefore avoid the time and GMP and other development costs and issues (including animal work) required for novel compounds. Although the findings will have particular significance for atopic skin disease, it is also anticipated that the data will be relevant to the associated diseases asthma and allergic rhinitis. In summary, we are aiming to translate our molecular immunology findings into achievable interventions with rapid timelines for clinical benefit to patients.